Mutation rate plasticity in mixed microbial communities

A mutation is the most fundamental process in biology. Mutations can frequently encode an antimicrobial resistance (AMR), a major health problem claiming millions of lives every year.

I discovered a density-associated mutation rate plasticity (DAMP), a phenomenon where bacteria at high densities have up to 20-fold lower mutation rates. FLF led me to discover that the collective ability of bacteria to better control hydrogen peroxide reduces mutation rates at high density. The reduction in mutation rate in denser populations is restored in peroxide degradation-deficient cells by the presence of wild-type cells in a mixed population.

Which cell density associates with mutation rates in a mixed community? Can cells growing in multispecies bacterial communities affect each other's mutation rate via generation and detoxification of a peroxide? Does community composition affect mutations and evolution of AMR?

Renewal will test the hypothesis that mutation rates and mutational spectra in bacterial species, coexisting in the mixed community, are shaped by the collective generation and detoxification of hydrogen peroxide.

I aim to quantify mutation rates and mutational spectra in mixed communities and skin microbiome composed of aerobic and anaerobic bacterial species.

I will quantify mutations with high-throughput fluctuation tests and cutting edge mutation imaging technique that I developed in FLF.

I will quantify mutation rates in constructed mixed communities of aerobic opportunistic pathogens Escherichia coli, Enterococcus faecalis and Pseudomonas aeruginosa grown as batch cultures and within a microfluidic chamber.

I will quantify mutations and mutational spectra in an oxygen-tolerant anaerobe Lactobacillus johnsonii and obligate anaerobe Bacteroides thetaiotaomicron in in a pure culture or when cocultured with E. coli. I will specifically test how coaggregation between L. johnsonii and E. coli modify the rate and spectra of mutations in both species.

Finally, I will quantify mutation rates in bacterial species isolated from a skin microbiome, growing in a uniquely designed microfluidic device or on human skin keratinocytes. I will test how stressors such as ultraviolet radiation, antibiotics, human stress hormones and antioxidants affect mutation rates of a skin microbiome.

Renewal is ground-breaking, because it is the first experimental quantification of mutation rates in various mixed communities composed of aerobes, anaerobes and their co-aggregates. And, I will quantify mutations in a skin microbiome growing in its natural environment, on human skin keratinocytes.

I will greatly advance the fundamental understanding of how functional interactions between cells in a mixed community affect mutations and AMR and I shall pioneer studying mutation rates in mixed communities.

This fundamental study will identify new mechanisms that promote and perhaps those that hamper the evolution of mutation-based resistance providing a basis from which to develop new strategies to combat AMR.